Decentralised Satellite Internet (DSI)

The Decentralised Satellite Internet (DSI) will disrupt the space industry by breaking down current monopolies and democratising access to space.
It will bring individual companies together, lower barriers to entry, increase participation and boost the potential for innovation in the industry. It will financially its participants and stimulate exponential growth for space and Fintech applications, as well as for the entire UK economy.

What is DSI?
The DSI Innovation rests on a heterogeneous mesh network of interoperating low earth orbit spacecraft owned by multiple owners in multiple jurisdictions. Each spacecraft within the network may join the constellation at any time as long as it meets the requirements sufficient to ensure the long term health and resilience of the decentralised constellation. Blockchain and software based on it enables a decentralised communication and application environment for the constellation. This has never been done before.